A tale of two metals - unravelling the link between copper trafficking and cisplatin resistance in ovarian cancer

The aim of this research is to explore a potential relationship between copper trafficking across cells and ovarian cancer resistance to Pt-based drugs such as cisplatin. It has been previously reported that one way through which copper, a vital metal for healthy cell functioning, enters the cells is through cell membrane transporters such as CTR1 copper importer(1). These transporters where further investigated, and research shows that they are also involved in influencing cisplatin accumulation in cancer cells and may therefore play a role in Pt resistance(2). Studies show that lowering Cu levels can increase the expression of CTR1(3). But does more CTR1 proteins present on a cancer cell surface lead to an increase in Pt-dug accumulation in the cell? Can Cu depletion be a key to reversing Pt resistance in ovarian cancer?

This research aims to address these questions with in vitro studies on cellular and tissue levels as well as in vivo whole-body investigations. Techniques such as ICP-MS and XRF will be used to look into accumulations and distribution of Pt and Cu in ovarian cancer cell lines. Laser ablation ICP-MS and XRF will also be used for tumor tissue analysis.